Cleartrak on Train Testing (CoTT)

Cleartrak on Train Testing (CoTT) Project This project will evaluate Cleartrak when installed on a rail vehicle and operated on a test track and then in passenger service on the network. This will involve special adaptation of a rail vehicle and existing Cleartrak prototype systems and the subsequent homologation of the adaptation designs. Cleartrak processes all toilet waste on board, both liquid and solid. It purifies and recycles waste water and renders solid waste inert, much reduced in volume and weight. It provides the solution to the problems associated with the reliable operation of trains with toilets. Cleartrak reduces the whole of life costs associated with operating trains with toilets. It reduces the amount of time trains spend in depots out of passenger service. It reduces the transported weight of the train, the energy required per journey and wear on the track. It provides flexibility in service locations, obviating the need for specialist rail depot equipment connected to a mains sewage network and increases the number of passenger journeys on the network. Cleartrak optimises railway operations through enabling lengthier journeys free from route constraints and servicing disruptions. It keeps trains running longer, greener and more efficiently. It is a first of a kind on-board waste processing system, revolutionising train servicing and increasing the availability of rolling stock assets for passenger revenue generation over a wider network of routes.